Heriot-Watt University and Scottish Edge CIC KTP 24_25 R5

To embed capability in sociotechnical design to enable a flexible framework that allows the Scottish EDGE entrepreneurial competition to be replicated in new regions, whilst maintaining its core values.